AMOS - AI-powered industrial asset management and energy optimisations system

The AMOS (Asset Management & Optimisation System) project demonstrates an integrated AI approach to provide industrial manufacturers with optimisation strategies to management asset health, reduce energy cost, and decarbonise business operation.

The energy market reform and energy market volatility have driven the adoption of grid flexibility solutions among the industrial manufacturing plants. Manufacturers need to simultaneously manage energy costs and scope 2 carbon emission. With multiple LCTs installed, manufacturers need a platform capable of centrally managing their assets, incorporate vendor AI models, and deploy customised AI models for a centralised asset control strategy. This approach is technically challenging and commercially unfeasible for a manufacturing plant with a turnover of less than £50million.

This project develops AMOS - an asset management platform that provides users with a centralised multi-tier decision making engine to automate management of on-site LCTs.

The bilateral collaboration brings together industrial and research expertise from each country to collaborate on technology development. Each country will contribute to the development of AI models and business use cases respectively, while collaboratively develop a single centralised decision making engine to the industrial manufacturers. UK provides expertise in asset management for energy assets while SK provides expertise in asset management for industrial manufacturers. Both countries are joined with an RTO with track records in developing industrial AI solutions. This collaboration is expected to bring best case practices across both industries to the market.

By the completion of this project, the consortium will be ready to bring to market a solution that will assist this rapidly expanding technology-focused industry to both decarbonise and achieve a level of energy independence.